Flowering time control in sugar beet

Technical abstract
The proposed project has two main objectives:

1. To identify, isolate, and sequence sugar beet genetic elements orthologous to Arabidopsis genes known to integrate the vernalization and photoperiod dependant pathways to flowering.

2. To determine the expression profiles of the isolated genes under inductive and non-inductive growth conditions in biennial and annual sugar beet genotypes.

Experimental approach

Objective 1:

Sugar beet orthologues of Arabidopsis genes will be sought using standard cloning techniques based on PCR, genome walking and genomic library screening. The genomic structure and sequence of the genes in biennial beet will be determined and compared with known sequences from other species. Genes that integrate vernalization and photoperiodic pathways will be isolated in the first instance and as possible; their function verified by complementation of Arabidopsis mutants and confirmed in transgenic sugar beet.

Objective 2:

Results from objective 1 are expected to provide gene candidates for manipulation to regulate flowering time in sugar beet. However, appropriate genetic manipulation strategies will depend on knowledge of how the genes respond to vernalization and photoperiod. This will be determined by measuring their expression in vernalized sugar beet plants under both inductive long-day and non-inductive short day photoperiods.